Towards engineering a multi-cell lineage multi-organism intestine

Technical abstract
This project will use cell biological and immunological approaches to study invasion, development of Eimeria spp. and the hosts' immune response in intestinal tissue grown ex vivo (organoids). Eimeria spp. are natural intracellular pathogens of the gastro-intestinal tract of numerous vertebrates. Infections with Eimeria spp. are of economic relevance, particularly in the poultry industry, with the costs attributed to lost revenue and drug treatment estimated to be in excess of £2 billion per year worldwide. The use of organoids offers many advantages over classical cell culture. Development of Eimeria spp. is very likely to benefit from the spatial and physiological characteristics of small intestinal crypts (E. vermiformis) and colonic crypts (E. falciformis) grown ex vivo, as they will resemble the parasite's in vivo environment very closely. Eimeria spp. have a complex life cycle with several asexual generations and a subsequent gametogony. Different life cycle stages of Eimeria spp. may require different cell types for development, and parasite motility and invasion into new host cells (e.g. merozoites) may depend on the shape and polarisation of the cell and the expression of surface molecules, e.g. junctional molecules. The growth of organoids in a 3D basement membrane matrix does resemble the in vivo situation closely and thus might prove to be beneficial for the development of the parasite. The advantage of the system is that the interaction of Eimeria spp. with the host cells can be monitored in detail by imaging techniques, and that the model can be expanded to include mediators or cells of the immune system (e.g. cytokines or T cells) to study the parasite - immune system interactions.